Queen's University Belfast And Wrightbus Limited

To transfer the technology of Hybrid Modelling, enabling modelling of new configurations of the hybrid driveline for application in new city buses worldwide.